Safe Flight

As unmanned and autonomous systems evolve at pace, uncertainty remains around how to integrate autonomous systems in shared airspace in a safe manner. This proposal, entitled Safe Flight, develops and integrates safe novel autonomous technologies with crew functions and responsibilities, in a framework that demonstrates how risk and uncertainty can be evaluated to provide routes towards certification.

A UK-based consortium of experts in aircraft manufacturing (GKN Aerospace), risk-based planning and avoidance (3UG Autonomous Systems), UAS operations (Callen-Lenz) and autonomous systems research (University of Bath) has been assembled to tackle the integration challenges of developing a system of systems for safe and certifiable unmanned and autonomous airspace operations.